Interdependence of religious and tradition-related factors in child nurture: The case study of the Celebrating Families model

World Vision (WV) developed the Celebrating Families (from now on CF) model in 2011 to support parents
and caregivers in creating a family and community environment that fosters children's spiritual development and
overall well-being. As children are not raised in isolation but are a part of families and (wider) communities of
faith, throughout implementation, WV has seen the potential to impact faith leaders and entire communities
through this model.
Although this model primarily targets individual parents and caregivers, it has been detected that its impact
cannot be observed separated from the socio-cultural environment of the participants and prescribed expected
behaviour and shared values of the community, i.e., their interconnection determined by religious and traditional
factors. 1 (Mapp and Henderson, 2002; Bornstein, 2009; Jones et al., 2015; Lucas et al., 2018; Bronfenbrenner,
1979; Shelton, 2019; Bartkowski 2018; Heft, 2006; Cross, 1998; Maslow 1943)
The CF curriculum was initially developed for the Christian context, relying heavily on Christian Biblical content
and tested in a limited but still significant number of contexts. However, observing parenthood as a social
construct, the CF model creates an opportunity for further exploration and evidence collection on universal,
cross-cultural, and other parental behaviour versus the one which varies across different cultures. This thesis
proposal is about a systematic examination of this intervention as a case study to analyse the interdependence
of religious and tradition-related factors in child nurture